All Day Designs

All Day Designs Ltd is a forward thinking, product design house which creates new and innovative, high value, must-have child travel products that excite and delight young children and make parents lives easier so families can enjoy their days out together.The company's first product The Caterpillar travel-system is a multifunctional travel product for children from birth to 4 years.The Caterpillar requires design and engineering support to overcome the technical challenges currently facing the design to ensure the product comply's with all the health and safety requirements, British Standards and the relevant Kite marks required for child’s transportation products.